University of Wolverhampton and Integrated System Technologies Limited

To develop an Artifical Intelligence based Building Management System to integrate with emerging Asset Information Model standards to support a fully operational digital twin for commercial buildings.